SoS RARE: Multidisciplinary research towards a secure and environmentally sustainable supply of critical rare earth elements (Nd and HREE)

Rare earth elements (REE) have been the headline of the critical metals security of supply agenda. All of the REE were defined as critical by the European Union in 2010 and subsequent analysis by the European Union in 2014, as well as similar projects in the UK and USA, highlighted 'heavy' REE (europium through to lutetium) as the metals most likely to be, not only at risk of supply disruption, but in short supply in the near future. The challenge is to find and produce the most environmentally friendly, economically viable, neodymium (Nd) and HREE deposits so that use of REE in new and green technologies can continue to expand.

The principal aims of this project are to understand the mobility and concentration of Nd and HREE in natural systems and to investigate new processes that will lower the environmental impact of REE extraction and recovery.

By concentrating on the critical REE, the research programme can be wide ranging in the deposits and processing techniques considered. It gives NERC a world-leading research consortium on critical rare earths, concentrating on deposit types identified in the catalyst phase as most likely to have low environmental impact when in production, and on research that bridges the two goals of the grant call.

The project brings together two groups from the preceding catalyst projects (GEM-CRE, MM-FREE) to form a new interdisciplinary team consisting of the UK's leading experts in the geology of REE deposits, who bring substantial background IP and recent studies, together with key scientists from materials science, high and low temperature fluid geochemistry, computational simulation and mineral physics, geomicrobiology and bioprocessing. The research responds to the needs of collaborative industry partners and involves substantive international collaboration as well as a wider international and UK network across the REE value chain.

The work programme has two strands. The first centres on conventional deposits, which comprise all of the REE mines outside China and the majority of active exploration and development projects. The aim is to make a step change in the understanding of the mobility of REE in these natural deposits. Then, based on this research, further mineralogical analysis and computational and experimental studies, the aim is to optimise the most relevant extraction methods. The second strand looks further to the future to develop a sustainable new method of REE extraction. The focus will be the ion adsorption deposits, from which it is easy to leach Nd and HREE and which could be exploited with the lowest environmental impact of any of the main ore types using a well-controlled in-situ leaching operation.

Application will be immediate through our collaboration with industry partners engaged in REE exploration and development projects, who will gain improved deposit models and better and more efficient, and therefore more environmentally friendly, extraction techniques. There will be wider benefits as we publish our results for researchers in other international teams and companies to use. Diversity and security of REE supply are very much an international issues and the challenges tackled in this research are common to practically all REE deposits. Even though the UK does not have world class REE deposits itself and is reliant on overseas projects, there is an excellent opportunity to provide world-leading expertise for this development. Manufacturers who use REE will also benefit from the research results by receiving up to date information on prospects for future Nd and HREE supply. This will help plan their longer term product development, as well as shorter term purchasing strategy. Likewise, the results will be useful to inform national and European level policy making and to interest, entertain and educate the wider community about the natural characters and importance of the REE.

Potential impact
SoS RARE research results will have immediate impact to improve prospects for security of supply of neodymium (Nd) and the key heavy rare earth elements (HREE) required for environmental technologies. The project has 6 core industry partners involved in exploration and development projects to open new mines who will benefit immediately from new exploration models and improved techniques for mineral extraction that will make their projects more economic and environmentally friendly. There are also four consultant company partners who will gain key expertise and experience in exploration and processing so that they can expand their business.

There will also be important impacts on manufacturers who use the REE, both for their near term supply prospects and longer term product planning. These impact will be in the form of information from the research team on prospects for additional primary supplies , and their nature, and later, via improved security of supply as additional primary suppliers come into the market, benefitting from the technical research outputs.

REE supply is very much a global concern, being near the market is not a main issue for such specialist metals and prospects for REE in the UK are poor. The project will have global reach, through the industry partners involved (based and work in UK, Greenland, Malawi, Namibia, Spain, Australia) , the core collaborators in Germany, USA, Canada, Brazil and South Africa and wider international network links to Japan, France, Madagascar . Diversity of supply is the key. This research ensures that UK expertise is involved at the forefront of critical metals development.

The issue of critical metals has required changes in UK Government and European Union policy, including increased support for research ion primary supplies, recycling of existing metal stocks and substitution. The research outcomes from this project regarding prospects for low environmental impact extraction of REE, diversity and security of supply and responsible sourcing will be directly relevant to future policy. The 'race' to engineer REE out of new technologies is unnecessary once supplies are secure. Security of supply would enable UK and European industry to take advantage of the many important properties of REE in new technologies.

Few people had even heard of 'rare earths' until the issue of China restricting supply reached the news headlines in 2010. This rare earth family of elements are however ubiquitous in digital and green technologies, from the slimmest mobile phones to giant wind turbines. . REE can be fun, 17 elements with distinct characters, ideal for creative and educational outputs to entertain and inform wider non-technical audiences. Encouraging the public, including school students, to learn more about REE in nature is a key part outreach programme.